Comparing epitope preferences of full length and single domain antibodies

This project will compare structural features of the binding sites of full-length antibodies and single-domain antibodies. The majority of antibody therapeutics are monoclonal antibodies (mABs), comprising the entire Ig molecule. Despite their success as therapeutics, the high molecular weight of mABs can cause challenges during production and can lead to reduced tissue penetration. Due to the presence of the fragment crystallisable region in mABs, they can also be overly immunogenic in patients. This has led to an increasing interest in single domain antibodies, and their derivatives. Single domain and full length antibodies have different biophysical characteristics and are considered therapeutically useful in different contexts. So far only one single domain antibody has been approved for clinical use but an increasing number are appearing in clinical trials. The purpose of this project is to leverage available data on binder- target pairs, and to use this information to predict whether a single domain, or full length antibody will effectively target a given epitope. This information will allow us to select the appropriate molecule format when working on new protein targets within discovery campaigns. Ultimately, this will give us the best chance of maximising the therapeutic effect of a potential drug candidate, and thereby increase its chances of reaching the clinic. This project falls within the EPSRC 'chemical biology and biological chemistry' research area and will involve collaboration with biotechnology company Twist Bioscience.

Potential impact
The main impact of the SABS CDT will be the difference made by the scientists trained within it, both during their DPhils and throughout their future careers.

The impact of the students during their DPhil should be measured by the culture change that the centre engenders in graduate training, in working at the interface between mathematical/physical sciences and the biomedical sciences, and in cross sector industry/academia working practices.

Current SABS projects are already changing the mechanisms of industry academic collaboration, for example as described by one of our Industrial Partners

"UCB and Roche are currently supervising a joint DPhil project and have put in two more joint proposals, which would have not been possible without the connections and the operational freedom offered by SABS-IDC and its open innovation culture, a one-of-the-kind in UK's CDTs."

New collaborations are also being generated: over 25% of current research projects are entirely new partnerships brokered by the Centre. The renewal of SABS will allow it to continue to strengthen and broaden this effect, building new bridges and starting new collaborations, and changing the culture of academic industrial partnerships. It will also continue to ensure that all of its research is made publically available through its Open Innovation structure, and help to create other centres with similar aims.

For all of our partners however, the students themselves are considered to be the ultimate output: as one our partners describes it,

"I believe the current SABS-IDC has met our original goals of developing young research scientists in a multidisciplinary environment with direct industrial experience and application. As a result, the graduating students have training and research experience that is directly applicable to the needs of modern lifescience R&D, in areas such as pharmaceuticals and biotechnology."

However, it is not only within the industrial realm that students have impact; in the later years of their DPhils, over 40% of SABS students, facilitated by the Centre, have undertaken various forms of public engagement. This includes visiting schools, working alongside Zooniverse to develop citizen science projects, and to produce educational resources in the area of crystal images. In the new Centre all students will be required to undertake outreach activities in order to increase engagement with the public.

The impact of the students after they have finished should be measured by how they carry on this novel approach to research, be it in the sector or outside it. As our industrial letters of support make clear, though no SABS students have yet completed their DPhils, there is a clear expectation that they will play a significant role in shaping the UK economy in the future. For example, as one of our partners comments about our students

"UCB has been in constant search for such talents, who would thrive in pharmaceutical research, but they are rare to find in conventional postgraduate programmes. Personally I am interested in recruiting SABS-IDC students to my group once they are ready for the job market."

To demonstrate the type of impact that SABS alumni will have, we consider the impact being made by the alumni of the i-DTC programmes from which this proposal has grown. Examples include two start-up companies, both of which already have investment in the millions. Several students also now hold senior positions in industry and in research facilities and institutes. They have also been named on 30 granted or pending patents, 15 of these arising directly from their DPhil work.

The examples of past success given above indicate the types of impact we expect the graduates from SABS to achieve, and offer clear evidence that SABS students will become future research leaders, driving innovation and changing research culture.